Advanced Machinery for Processing High Performance Materials

High performance materials such as ceramics, refractory metals and metal-matrix composites are in demand across a variety of high-value manufacturing sectors covering medical implants, industrial systems, automotive, electronics, energy and aerospace. This is due to their material properties including excellent electrical and thermal insulation, biocompatibility, high resistance to heat, corrosion, erosion and wear. Conventional manufacturing approaches involve using templates and tooling to shape these materials which does not facilitate customisation and inhibits design complexity. Significant recent attention has focused on adapting existing Additive Manufacturing (AM) machinery to meet the future needs of high-performance materials. Common methods such as selective laser sintering, stereolithography and binder jetting have only made limited commercial inroads due to the challenges of processing these materials alongside issues with density, repeatability, and poor resolution.

This project aims to develop new advanced machinery that will allow the UK manufacturing industry to achieve greater levels of product customisation, complexity and functionality across a range of 'difficult to process' materials. This industrially led project, with the assistance of the University of Leeds, will develop this advanced machinery to a technological and business readiness level that will enhance and extend the UK's position at the forefront of high value manufacturing. This will be achieved through the development of a novel manufacturing platform with the capability to print with heavily loaded pastes and sacrificial support materials whilst also incorporating high-precision micromachining. The hybrid nature of the process will also enable the ability to use machine learning driven, intelligent inspection and autonomous defect correction for zero-defect manufacture. The project will focus on materials which are currently not processable with existing additive manufacturing processes. These developments can be translated into a wide range of high-performance materials to be exploited by UK Plc.

The timely exploitation of novel background technology in partnership with industry will allow the rapid generation of valuable foreground Intellectual Property in advanced machinery and manufacturing processes. This will ensure the UK remains at the forefront of the global manufacturing industry and the rapidly growing worldwide AM market through the supply of next generation advanced machinery. Unlike conventional AM processes, this approach allows integration of existing material feedstocks and backend sintering processes while achieving the required performance for high value applications. This enables the fastest entry to market, lowest cost and lowest risk for UK manufacturers of high-performance products.